AI Cybersecurity for Business Continuity: Future Proofing SMEs in the East of England

The SECURE-AI project is designed to help small and medium-sized businesses (SMEs) in the East of England become more innovative and safer when using new technologies like Artificial Intelligence (AI). Many smaller businesses want to utilise AI to enhance their operations, but are concerned about cybersecurity risks. This project equips them with the skills, confidence, and support they need to safely and responsibly employ AI.

SECURE-AI is based on research from Anglia Ruskin University (ARU) and was developed in collaboration with local businesses that shared their real-world challenges. It is specially designed for regional SMEs, with training and support that fits their needs and considers their sectors. This means it does not assume high levels of technical knowledge and is flexible enough to work for different types of businesses.

The project will offer free training programmes, hands-on workshops, impact clinics, practical guides, and online resources that local businesses can use easily. These materials will help individuals learn how to protect their businesses when utilising AI and how to identify and manage cybersecurity risks. Workshops and events will also help businesses connect with others, share ideas, and build a strong community focused on the safe and innovative use of technology.

Local business groups and organisations are helping to connect us with businesses that can benefit the most. The project will also create a regional ecosystem that brings together SMEs, AI, and cybersecurity professionals to help SMEs adapt to AI technologies while minimising cyber threats. After the project is completed, regional initiatives and project partners will support this ecosystem, resulting in a legacy that extends beyond the project duration and creating a continuous impact for regional SMEs.By offering practical, easy-to-access training through local businesses, the project helps individuals acquire essential skills that could open doors to exciting new careers in cybersecurity and AI. All the training materials and resources developed through SECURE-AI will be freely available. This means businesses and individuals can continue to use and share them, ensuring that the knowledge and skills developed during the project continue to benefit the region for years to come.